Loughborough University and Vectare Limited 21_22 R2

To create Bus MONITOR, a sophisticated data monitoring, aggregation and analysis solution for the bus market, able to operate across large fleets of vehicles.